Building computational capacity among global data service staff

Digital research infrastructures connect researchers, policymakers and innovators with the computers, data, tools techniques and skills to undertake ambitious and creative research. Social science data services worldwide play a key role in the digital research infrastructure by curating and managing access to many forms of social and economic data as well as promoting increased data literacy among the community. The UK Data Service (UKDS) is the principal repository for economic, population, and social research data in the UK, where it pioneers data curation and manages long-term access to high quality data. Beyond the provision of data access, the UKDS also acts as a beacon for the social science research community in the creation of knowledge and the promotion of data literacy. New technologies, resources, data and methods are constantly changing (example smart data, web-scraping and AI) and they have already made a huge impact on how researchers’ access, manage, prepare and use data. The social sciences are no different, with many new forms of social data or methods of analysis that are more computationally intensive than most social scientists may be used to. As the data environment continues to evolve, with new forms of data, methods, and greater computing power, the demand for effective computational social science skills within the data services community is increasing. However, conventional training of many data service staff, both new and experienced, in traditional data and statistical methods does not always meet this need and may not allow for the acquisition of new (and increasingly essential) computational skills.
Recognising the growing importance of computational skills for data services staff in the social sciences, this project led by academics affiliated with the UKDS will address the critical need for training. The aim of this project is to build capacity within the international data services community, by providing upskilling opportunities for UKDS staff and developing foundational level data skills modules in computational social science for the wider global community. It will also establish a community of practice to provide enhanced support to users through the lifetime of the project and beyond. Direct beneficiaries of this project will include UKDS staff who will be given the opportunity to upskill in computational skills, as well as global data service staff who will be given access to a foundational-level online structured course(s) on computational social sciences. Through both upskilling mechanisms, this project will enhance data services capacity both in the UK and globally, enhance the careers of data service professionals, and through the establishment of a Community of Practice will contribute to a culture of lifelong learning.